Proof of concept of a sustainable biofabricated crocodile exotic leather.

Replica Biomaterials is revolutionizing the leather industry by developing a sustainable alternative to exotic crocodile leather. Utilizing cutting-edge biotechnology, we produce biofabricated leather through microbial fermentation, creating proteins that replicate the intricate textures and durability of natural crocodile skin. This process integrates colour at the source, eliminating harmful dyeing and reducing environmental impact. Our biofabricated leather is designed to meet the high standards of luxury fashion brands, offering an ethical and eco-friendly solution. This project aims to validate the feasibility and commercial potential of our innovative approach, contributing to a more sustainable future for the fashion industry.